Establishing IoT Reputation Systems

This research project focuses on analysis of establishing Internet of Things (IoT) reputation systems. The ongoing development of the IoT could bring revolutionary change into socioeconomic innovations in various areas. The digital revolution has proven to have a profound impact on delivery and logistics. I would like to focus my research on challenges in the area of healthcare supply chains. I aim to underline the critical role of IoT reputation in this area by establishing a data framework and IoT adoption in the healthcare supply chain. The data ownership aspect of intelligent IoT data can be seen as a new currency and a main source of value in the modern economy. The last two years with Covid-19 have proven that the countries across the globe need a better understanding of healthcare management and supply chain management as its critical aspects. Not only the governments were facing these supply chain challenges but also companies that are responsible for securing transnational IoT Value Networks. Global supply chain networks are currently posed to produce more pollution to the atmosphere, a limiting factor in reducing carbon dioxide emissions. One of the possible ways of tackling this problem is to increase trust in data and data quality that will transform development lifecycles and value chains, creating as a result sustainable intelligent IoT supply chain networks leading to more precise, lighter supply chains.The effort to integrate intelligent data models can not only lead to enhancements in drug commercialization but also support earlier research by the National Institutes of Health which were focused on biodiversity conservation, genetic resources and ethnobiological knowledge. Despite substantial adoption of the IoT, effective security and safeguards are still lacking recognition as high priority in these systems. In the global IoT value network securing complex system-of-systems architecture must not rely purely on IoT devices but should also consider connectivity and cloud infrastructure specifics, including the best data quality practices. There is a need to develop coordinating mechanisms for both domestic and transnational informational sharing institutions in order to address emerging vulnerabilities and threats. From my perspective, the main objective of this research is to model and develop an IoT security governance framework that would focus on the effective monitoring regime and characterise the traceability of IoT security practices in detail. In this project I will explore systematic models and standards for what it means for actors in the IoT value network to have a reputation for consistent and effective IoT security practices. The low priority of establishing effective security and safeguards will be questioned against the results of use case analysis. Part of my quality research will include survey results collected from various of the IoT companies that would be asked to develop scenarios where major clients are unwilling to allow the IoT company to own the data outright.
The fundamental distinction is to be made between the effective IoT security practices and those that are known to be compromised. The use case analysis will be based on evidence collection and document communication barriers. The researched examples of vulnerabilities and identified compromises will provide material for risk mitigation and remediation strategy as well as recognition of the IoT device behaviour that is necessary to establish a secure and trusted network. I will provide a clear data management framework that will allow for improving implementation of high quality IoT safeguards in the supply chain management. This framework will contain the following parts 1) IoT governance overview and the best practices 2) Essential solution components 3) Large scale solution components.